AwimAway Ventures Ltd

A UK ICT company is building a platform that allows consumers to engage directly with overseas holiday providers avoiding expensive travel agents and tour operators, the risk instead being managed via the application of smart algorithms to offer only vetted products. The company seeks for joint ventures with technology experts in algorithm / platform development, and holiday providers in other countries to test and advice regarding further development.